Investigating the Impact of Farmer Producer Organisations on Improving Productivity, Income and Livelihoods of Small & Marginal Farmers in Rural India

FPOs are cooperative formed by small farmers to gather resources and
boost investment and share benefits among members. FPOs could
become one of the most important institutions to protect small farmer
rights, increase productivity and improve income. However, they failed to
deliver due to lack of awareness and education in rural communities, social
inequality, and high dependency.
This project will investigate the main challenges faced by small farmers,
and will seek to understand the factors influencing participation of small
and marginal farmers in FPOs. The project will also identify strategies and
policies to improve the performance of FPOs. As such, the research is fully
aligned with the aims of the WRDTP Sustainable Growth, Management,
and Economic Productivity pathway